Genomic approaches to sugarcane breeding

Technical abstract
70% of the sugar produced globally originates from sugarcane. Sugarcane is grown in tropical ODA countries (Brazil, China, India, Colombia) and sugar production is a major component of their economies. As consequence, there are conventional sugarcane breeding programs in several countries that produce commercial varieties adapted to the local conditions. The average time to develop and release a new commercial sugarcane variety is 10 years. Implementing genomic approaches in breeding, particularly the use of marker assisted selection (MAS) and trait association through Genome Wide Association Studies (GWAS), would allow more efficient characterisation of natural and breeding populations, reducing this time. However, these techniques require genomic data and resources that do not exist in sugarcane to date. Our data and analysis will provide the breeders with the fundamental genomic resources required to start using MAS and GWAS in sugarcane breeding worldwide